GLUMON:Next generation in-blood glucose monitoring using non-invasive optoacoustic sensing

GLUMON aims to leverage progress in optoacoustic detection, developed under the FET project RSENSE (GA #862811), to offer the next generation of quantitative non-invasive biochemical sensing in-vivo, with technology that addresses the limitations of existing biomedical sensors. A driving innovation is the ability to offer accurate glucose measurements in a portable way that would offer superior performance to transdermal sensors in a completely non-invasive fashion, i.e. without the need for penetrating the skin barrier.
The objectives of the GLUMON project are to:
-mature optoacoustic technology from a lab bench-top setup to a functional portable sensor prototype;
-improve its market readiness level;
-validate and demonstrate the sensor in the lab as well as in preclinical and clinical settings;
-develop a sound business case and exploitation strategy; and
-address regulatory and ethical requirements for this medical device in preparation for the next phase.